Impact Acceleration Account

Cardiff University is home to a rich and vibrant Arts and Humanities community, with a track record of partnership with industry (for example; BBC, S4C, Ffilm Cymru Wales), cultural and heritage organisations (for example; National Trust, English Heritage, Imperial War Museums), and regional and national community groups (for example; Refugee Wales project and the Turner Prize 2021 short-listed Gentle/Radical).

Cardiff's Arts and Humanities expertise is spread across the following academic units: Architecture; English, Communication and Philosophy; Geography and Planning; History, Archaeology and Religion; Journalism, Media and Culture; Law and Politics; Modern Languages; Music; Social Sciences; and Welsh, with over 325 active Arts and Humanities researchers and c540 PGR researchers. Over the REF2021 period, there were over 6000 journal publications by Cardiff University academics in these disciplines. Over the same period, Arts and Humanities researchers received over £40M of research awards from funders including AHRC, Leverhulme, ESRC, British Academy and Horizon2020.

In our development of Arts and Humanities research and innovation, we have built capacity in three areas aligned to AHRC's priorities and vision for the future:

A. Creative economy: Longstanding investments in the Creative Economy Team enabled significant AHRC investments focussed in the creative industries, notably Clwstwr Creadigol (£5.45M, AHRC) and participation in the Centre of Excellence for Policy and Evidence in the Creative Industries (£568K, AHRC). These, together with the extensive local networks enabled by these investments, underpinned media.cymru, involving 24 partners, including other Welsh HEIs.

B. Contemporary challenges: Our researchers work at the forefront of contemporary challenges, such as migration and trauma (Mohanram's 'The Aftermath of Violence: Refugee Wales', £642K, AHRC), fake news and disinformation (Cushion's 'Countering Disinformation: Enhancing Journalistic Legitimacy in Public Service Media' £468K AHRC), and post-pandemic recovery (Harrington's 'Covid-19 in Kenya: Global health, human rights and the state in a time of pandemic' £137K, AHRC).

C. Cultural assets: Our innovation in the development and transformation of cultural assets is exemplified by our collections research (for example; Cardiff University Capability for Collections, £310K, AHRC; National Corpus of Contemporary Welsh, CorCenCC, £1.44M, ESRC/AHRC; the Illustration Archive, £447K (total), AHRC). Expertise in the transformation of regional cultural assets, via community working, is evidenced through CAER Heritage's work with the hillfort in Caerau, Ely (£1.8M, Heritage Lottery/AHRC, led by Wyatt).

Cardiff's larger-scale innovation partnerships in the Arts and Humanities have grown from the aforementioned impact strategy, and focus on cultural and heritage organisations (for example; our MoU with Amgueddfa Cymru/National Museum Wales), community partnerships (for example; ACE Cardiff via the CAER Heritage Project) and the local creative industries (notably the BBC, S4C and Ffilm Cymru Wales). These longstanding partnerships provide the foundation for new co-produced projects and collaborations, and will form the model by which Cardiff will develop new significant partnerships through the IAA, as well as catalyse smaller-scale collaboration and co-production.